Enhanced microbes for sustainable agriculture

CroBio Ltd is leading a 3-year industrial research project aimed at developing a non-GM version of its soil regenerating technology for use in the UK and around the world. CroBio's innovative technology is a microbial soil biostimulant that boosts retention of nutrients, water, and carbon in the soil leading to decreased need for fertiliser and reduced pollution from fertiliser run-off. Additional benefits include improved drought tolerance and increased carbon capture that could help reduce greenhouse gases. The technology works by enhancing soil bacteria naturally found around plant roots, giving them the ability to produce bacterial cellulose, a sponge-like material that significantly increases the soil's water holding capacity. To deliver this project, CroBio is collaborating with the Biorenewables Development Centre, the University of York, and Bramley & Sons who run Manor Farm (Kelfield, Yorkshire). In this project, CroBio will create a non-GM version of its soil biostimulant. In collaboration with project partners the Biorenewables Development Centre and the University of York, CroBio will test its non-GM technology in glasshouse trials to validate its effectiveness for decreasing fertiliser usage. Following glasshouse trials, the partners will work with Bramley & Sons to conduct field trials.